Novel senolytic drugs as anticancer therapies

Senescence is a stable growth arrest that impairs the replication of damaged, old or
preneoplastic cells. In addition to becoming cell cycle arrested, senescent cells undergo a
number of changes, the most notorious being the secretion of a complex mixture of mostly
pro-inflammatory factors collectively referred as the senescence-associated secretory
phenotype (SASP) [1].
Evolutionarily speaking, senescence is a beneficial response: it protects against cancer,
facilitates tissue homeostasis and limits fibrosis. However, the chronic accumulation of
senescent cells contributes to aging, disease and, paradoxically, cancer [2]. Interestingly,
eliminating senescent cells (using so called, 'senolytic' drugs) increases healthspan and
lifespan, and mitigates pathologies as diverse as atherosclerosis, osteoarthritis or
neurodegenerative diseases [3].
While initial interest has been centred on the use of senolytic against age-related diseases,
targeting senescent cells is rapidly gaining traction as an anticancer therapy [4]. Existing
cancer treatments (including chemo-, radio- and targeted therapies) are known to induce
senescence of cancer cells. Sequential treatment with senolytics (so-called "one-two punch"
approaches) have been suggested as anti-cancer therapies. Proof of concept for this
approach has been provided by us [5] and others [6]. As a result, key funders including the
US National Cancer Institute have started to explore the use of senolytics as anticancer
therapies by promoting workshops [7] In addition, both NCI and CRUK are expected to
announce shortly a 'Cancer Grand Challenge' on senescence and cancer.
3
Here we propose to take a convergent multidisciplinary approach, applying chemistry
technologies developed in the Tate lab to the novel cancer senescence models and screens
of the Gil lab to validate novel anti-senescence targets and pathways in cancer, and drive
the potential of anti-senescence therapy towards preclinical development. This will build up
in a successful collaboration on the potential of NMTi as senolytic already in placebetween
the Gil lab, the Tate group and CRUK & Imperial oncology spinout Myricx Pharma.
1. Herranz, N. and J. Gil, Mechanisms and functions of cellular senescence. J Clin Invest,
2018. 128(4): p. 1238-1246.
2. Munoz-Espin, D. and M. Serrano, Cellular senescence: from physiology to pathology.
Nat Rev Mol Cell Biol, 2014. 15(7): p. 482-96.
3. Ovadya, Y. and V. Krizhanovsky, Strategies targeting cellular senescence. J Clin
Invest, 2018. 128(4): p. 1247-1254.
4. Sieben, C.J., et al., Two-Step Senescence-Focused Cancer Therapies. Trends Cell
Biol, 2018. 28(9): p. 723-737.
5. Guerrero, A., et al., Cardiac glycosides are broad-spectrum senolytics. Nat Metab,
2019. 1(11): p. 1074-1088.
6. Wang, C., et al., Inducing and exploiting vulnerabilities for the treatment of liver cancer.
Nature, 2019. 574(7777): p. 268-272.
7. https://ncifrederick.cancer.gov/events/conferences/radiation-senescence-and-cancerconference

Potential impact
Addressing UK skills demand: The most important impact of the CDT will be to train a new generation of Chemical Biology PhD graduates (~80) to be future leaders of enterprise, molecular technology innovation and translation for academia and industry. They will be able to embrace the life science's industrialisation thereby filling a vital skills gap in UK industry. These students will be able to bridge the divide between academia/industry and development/application across the physical/mathematical sciences and life sciences, as well as the human-machine interfaces. The technology programme of the CDT will empower our students as serial inventors, not reliant on commercial solutions.
CDT Network-Communication & Engagement: The CDT will shape the landscape by bringing together >160 research groups with leading players from industry, government, tech accelerators, SMEs and CDT affiliates. The CDT is pioneering new collaboration models, from co-located prototyping warehouses through to hackathons-these will redefine industry-academic collaborations and drive technology transfer.
UK plc: The technologies generated by the CDT will produce IP with potential for direct commercial exploitation and will also provide valuable information for healthcare and industry. They will redefine the state of the art with respect to the ability to make, measure, model and manipulate molecular interactions in biological systems across multiple length scales. Coupled with industry 4.0 approaches this will reduce the massive, spiralling cost of product development pipelines. These advances will help establish the molecular engineering rules underlying challenging scientific problems in the life sciences that are currently intractable. The technology advances and the corresponding insight in biology generated will be exploitable in industrial and medical applications, resulting in enhanced capabilities for end-users in biological research, biomarker discovery, diagnostics and drug discovery.
These advances will make a significant contribution to innovation in UK industry, with a 5-10 year timeframe for commercial realisation. e.g. These tools will facilitate the identification of illness in its early stages, minimising permanent damage (10 yrs) and reducing associated healthcare costs. In the context of drug discovery, the ability to fuse the power of AI with molecular technologies that provide insight into the molecular mechanisms of disease, target and biomarker validation and testing for side effects of candidates will radically transform productivity (5-10 yrs). Developments in automation and rapid prototyping will reduce the barrier to entry for new start-ups and turn biology into an information technology driven by data, computation and high-throughput robotics. Technologies such as integrated single cell analysis and label free molecular tracking will be exploitable for clinical diagnostics and drug discovery on shorter time scales (ca.3-5 yrs).
Entrepreneurship & Exploitation: Embedded within the CDT, the DISRUPT tech-accelerator programme will drive and support the creation of a new wave of student-led spin-out vehicles based on student-owned IP.
Wider Community: The outreach, responsible research and communication skill-set of our graduates will strengthen end-user engagement outside their PhD research fields and with the general public. Many technologies developed in the CDT will address societal challenges, and thus will generate significant public interest. Through new initiatives such as the Makerspace the CDT will spearhead new citizen science approaches where the public engage directly in CDT led research by taking part in e.g hackathons. Students will also engage with a wide spectrum of stakeholders, including policy makers, regulatory bodies and end-users. e.g. the Molecular Quarter will ensure the CDT can promote new regulatory frameworks that will promote quick customer and patient access to CDT led breakthroughs.